Medcircuit, the algorithmic software reducing waiting times in emergency department and general practice waiting rooms.

"MedCircuit is a pre-triage risk stratification software product designed by doctors to assist doctors and nurses in the triage assessment of patients initially in A&E departments and subsequently in GP practices throughout the UK. MedCircuit collects full and relevant medical history from patients in the waiting room in the idle time they spend waiting to be called in to see a doctor. The medical history is then made available to nurses and doctors prior to seeing the patient for triage. MedCircuit is a SaaS product that operates through a complex proprietary algorithm and question tree written by UK doctors using UK national clinical guidelines.

MedCircuit reduces patient waiting time, improves quality of patient care and enhances efficiency of doctors' time. A&E departments and GP practices will be able to significantly reduce costs and avoid fines for slow patient processing.

With the NHS stretched to breaking point and A&E departments and GP practices experiencing an intensifying crisis, the NHS is turning to technology and innovation to help relieve the strain on its stretched services. In A&E, over two million patients exceeded the four hour cap last year, resulting in over £220 million of fines across A&E departments for missed targets.

Doctors and nurses are under extreme pressure for rapid patient turnover whilst patients are experiencing excessively long waiting times to see doctors, particularly in A&E departments (median time of 2.26 hours in A&E in 2016) as well as rushed consultation and poorer quality of care.

By enhancing the efficiency of consultations, patients, doctors, A&E departments and GP practices will all benefit significantly from the implementation of MedCircuit in A&E departments and GP Practices. Patients will see a reduction in waiting times as well as improved accuracy of diagnosis. Triage doctors and nurses will spend less time with patients and doctors will spend less time writing up notes and documentations after consultations. A&E departments will be able to significantly enhance their abilities to meet the four-hour patient time limit, and will therefore be able to drastically reduce the amount they spend in fines for slow patient processing. They will also be able to gain better access to funding opportunities due their greater levels of efficiency. Both A&E departments and GP practices will see a significant reduction in labour costs, in particular in terms of triage nurses and doctors."